How do Speckled proteins counteract infection by DNA viruses?

All cells have intrinsic immune defences against viruses: to survive in a given species, viruses must evolve matched counter-measures. To block DNA viruses that reproduce in the nucleus, cells require:

A sensing strategy that can differentiate between invading viral genomic DNA, and cell DNA.
An output of this sensing that can prevent the viral DNA from executing its functions.

Our understanding of how cells distinguish host and viral DNA in the nucleus is sketchy: we know some proteins that help repress viral gene expression, and some that induce production of antiviral signalling molecules (particularly interferon). However, none of these proteins have a defined mechanism for distinguishing between foreign and cellular DNA.

The "Speckled protein" Sp100 is part of a nuclear protein complex (ND10) known to repress DNA viruses. Sp100 has a short isoform (Sp100A) and several longer isoforms. The longer isoforms have a DNA-binding SAND domain, and can inhibit diverse DNA viruses. The Sp100 SAND domain binds unmethylated DNA, but not the methylated DNA that makes up most of the cell's genome. Sp100 also accumulates at sites of DNA damage, but is not required for DNA repair.

Most or all herpesviruses have protein(s) that act against Sp100: Herpes simplex virus (HSV1) protein ICP0 degrades Sp100 alongside the other ND10 components; herpesvirus saimiri (HVS - a squirrel monkey virus) uses ORF3 to degrade Sp100 but not ND10; Epstein-Barr virus (EBV) uses EBNA-LP to bind Sp100 and disrupt its function. Corresponding mutant viruses lacking these countermeasures exhibit reduced viral gene expression upon infection.

By knocking out cell genes in combination, we have discovered that:

Another speckled protein - Sp140L, found only in primates - also represses these viruses;
Repression by Sp100 does not need functions downstream of the SAND domain;
Sp100A expression can rescue mutant viruses;
EBNA-LP inhibiting long speckled protein isoforms prolongs survival of proliferating naïve B cells.
demonstrating both overlapping and opposed functions of different Sp100 isoforms and homologues.

We propose to determine fundamental properties of speckled proteins, using EBV, HVS and HSV1 infection to define their roles during DNA virus infection, with the following aims:

Identify which parts of which speckled proteins help inhibit virus genes or interferon production, and identify which other antiviral proteins work with Sp100/140L functions.
Determine the binding specificity of the SAND domains of the four speckled protein isoforms, to see which might distinguish viral DNA from cellular DNA in the nucleus.
Establish whether Sp100 long isoforms and Sp140L associate with infecting herpesvirus genomes. We will produce antibodies against Sp140L and Sp100 long isoforms to help us (and others) study these proteins.
Use the sequence variation primate EBNA-LPs and corresponding speckled proteins to provide insights into how speckled proteins function.

This study will be the first to assess speckled proteins as a family. Understanding whether and how speckled proteins sense and respond to viral (and other abnormal) DNA has broad implications for DNA virus biology, immunology and gene therapy, as well as repair of damaged DNA - relevant for cancer development particularly in high radiation environments from the beach to outer space. Additionally, a novel potential role in limiting naïve B cell lifespans has implications for EBV-associated lymphomas, vaccinology and autoimmunity, including primary biliary cholangitis (which often exhibits auto-antibodies against speckled proteins) and the involvement of EBV in multiple sclerosis and other autoimmune diseases.